Project ADEPT - Advanced Dynamic Electrochemical Polishing Techniques to Improve Additive Manufactured Surface Conditions

**Vision for the project**

The rise of Additive Manufacturing (AM) among our customers has highlighted some potential new opportunities for Electrochemical Machining (ECM) and the related Electrochemical Polishing (EP).

By its nature, AM is best suited to producing parts with complex geometries that are impossible/complex/expensive/time-consuming to make using traditional methods such as forming/casting and subtractive machining methods. However, AM parts tends to have high manufacturing tolerances requiring geometry correction, have very rough surfaces, and have problems with semi-adhered/sintered powder.

Traditional finishing techniques are either expensive/slow ("rumble-and-tumble") or not suited (sanding/lapping). ECM is better suited, but requires a bespoke Cathode to be developed for each job, which is expensive given the low volume, high manufacturing tolerance nature of AM.

**Innovation**

Holtex Ltd is a problem-solving engineering SME based in West Yorkshire, providing Electrochemical Machine (ECM) and related services, primarily to automotive customers including Cummins. In response to these problems, we have therefore developed ElectroForm. Currently at proof-of-concept stage with a patent pending, ElectroForm enables the operator to conform the tool to the unique geometry of individual AM components. This enables bespoke geometry correction and fine surface roughness targeting. In the Advanced Dynamic Electrochemical Polishing Techniques to Improve Additive Manufactured Surface Conditions (ADEPT) Project we will team with the University of Huddersfield (UoH) to develop ElectroForm to TRL7/TRL8\. The UoH EPSRC Future Metrology Hub is one of eight recently created EPSRC Future Manufacturing Research Hubs.